Characterisation, Modelling and Lifing or Nickel-based Super alloys at High Temperature Under Dwell Fatigue Loading

1) Finite Element Analysis

The FE model only computes one cycle of the dwell/OL, whereas experimentally multiple cycles are performed on the test piece sample. Experimentally, the crack growth rates correlate with the crack tip stress fields simulated using FEA. The addition of an overload step before the dwell period causes a reduction in CGR experimentally, and a reduction in crack tip stresses (compressive) in the model. However, the OL-UL-dwell cycle did not correlate, which could be down to the un-load reload occurring experimentally. Therefore, to further our understanding of this phenomenon multiple cycles should be computed in the model to determine the effect on the crack tip stress field i.e. do they become increasingly compressive for OL-UL-dwell cycle (would lead to a reduction in CGR found experimentally).

Effect of Overload-Underload-Dwell
In my FYP, it was found previously that the loading cycle overload-underload-dwell produce crack growth retardation when tested experimentally. However, when the effect of this cycle was investigated using finite element modelling, the local stresses were found to be equivalent to that of standard dwell cycling. This suggests improvement in the model need to be made in terms of the input parameters and potentially the model internal code. For example, the loading unput only computes one cycle (multiple cycles may causes different result).

2) Experimental Investigations
Model microstructures with varying Y' precipitate sizes (but constant grain size) will be produced by ageing as-welded samples (PWHT) for different times. Testing under the same extrinsic variables (dwell time, temperature, loading) to produce crack growth resistance curves will give direct comparisons on the effect of such Y' distributions.

3) Investigating Further into Effective Dwell time
4) Analytical equation for Coarse grained RR1000 to be derived